Measuring ultrafast chemical dynamics in the liquid phase

The project will harness recently developed high harmonic based soft-x-ray lights sources to probe, using x-ray absorption spectroscopy, photo-triggered chemical dynamics in the liquid phase with a temporal resolution down to a few fs. The research will further develop a novel liquid sheet jet technology (producing ~1.5 micron thick flows in free space or vacuum) to optimise their performance in vacuum. A target of these studies will be iron III bipyridyl complexes due to their importance as models for metallic complex photo-reactions and potential importance to understanding photocatalysis. Probing on the N K-edge will reveal the initial charge transfer from the iron centre following photoexcitation.